Surge Forth: Understanding glacier dynamics where the Scottish Highlands meet the Lowlands

Reconstructing the former geometry and behaviour of glaciers and ice caps is important to understand how contemporary ice masses will respond to ongoing climate change.